Next generation minimally invasive photodynamic therapy for treating COVID-19

We are developing the next generation of medical devices which activate light-sensitive drugs. We will use these medical devices to enable light-activated drugs to be used as a treatment of COVID-19\.